Uncovering the divergent roles of type I and III Interferons in Salmonella infection

Researchers discovered more than 60 years ago that cells infected with viruses produce a substance that protects neighbouring cells from viral infection. This secreted substance was termed Interferon, as it 'interferes' with infection. Since then, many different interferons have been discovered, and their functions in anti-viral immunity have been extensively studied. Interferons has even been used as a therapy against viral infections. However, it remains unclear whether interferons have similar roles during bacterial infections. Bacterial infections pose a significant threat to human health and there are increasing numbers of bacteria that are resistant to almost all clinically available antibiotics. It is therefore essential that we discover alternative treatments for bacterial infections. An attractive area of research are drugs that activate the immune system to naturally combat infection. Interferons are one such candidate anti-bacterial therapy, but we first need a greater understanding of their roles in bacterial infection, in part to see if they could have harmful effects.

This proposal will focus on the major human pathogen Salmonella enterica, a bacterium which affects over 100 million people each year, causing different diseases including gastroenteritis and typhoid fever. Salmonella invades human cells where they multiply and hide from the immune system. Worryingly, resistant strains of Salmonella are emerging across the globe, rendering this pathogen a major threat to human health. In this proposal, we will study whether different interferon families play beneficial or harmful roles in Salmonella infection. We will investigate how interferons affect the ability of Salmonella to multiply within host cells and control immune responses. We will also study the functions of different interferons in mice infected with Salmonella. This project will also identify if virulence proteins that Salmonella uses to cause disease can alter the ability of cells to produce or respond to interferon.

Overall, this research will give us a better understanding of the functions of interferons in Salmonella infection, and how we can use this knowledge to develop new treatments for Salmonella infections.

Technical abstract
Type I and III interferons (IFNs) are induced by upon detection of microbes by pattern recognition receptors. These IFN families have been extensively characterised in the context of antiviral immunity but their roles in bacterial infection are complex and poorly understood. Type I IFNs have important functions globally, while type III IFNs are mostly active at mucosal sites. The main functions of type I and III IFNs is to induce interferon-stimulated genes (ISGs), which activate an anti-microbial state, protecting tissues from infection. IFNs are used in the clinic to treat chronic and acute viral infections. Therefore, therapies based on IFNs could be a promising alternative to antibiotics for combating bacterial pathogens, which is an urgent need due to the prevalence of antibiotic-resistant strains.

Salmonella Typhimurium is a causative agent of gastroenteritis and is defined as a WHO-priority pathogen due to widespread antimicrobial resistance. Importantly type I IFNs were shown to favour, rather than prevent, Salmonella infection in systemic models, but their roles in the intestine are poorly understood. Meanwhile, the roles of type III IFNs in immunity against Salmonella infection are not known.
This proposal seeks to study both sides of the interaction between Salmonella and type I and III IFNs. We will identify Salmonella virulence factors that manipulate IFN responses, which will generate tools to better study the roles of IFN in Salmonella infection. We will investigate if/how IFNs affect the intracellular Salmonella lifecycle and will determine the biological mechanisms key ISGs employ to alter Salmonella replication. Finally, the physiological functions of these IFN families and their ISGs will be investigated in mouse models of infection. Overall, this work will reveal crucial functions of both host and bacterial genes at the interface between Salmonella and its host, which will inform the design of future therapies.